Beyond the Airlock: TranSPECT, Securing AI NLP-Transformer Models for Safe Release in TREs

Artificial Intelligence (AI) is an important part of sensitive data research. Among the most powerful recent advances are models focused on understanding language such as transformer models. When applied to unstructured, free-text data (e.g. clinical notes or criminal records), these models can summarise information, extract key details, and help researchers make better use of the data. They are now being trained inside Trusted Research Environments (TREs), secure data centres that allow approved researchers to work with sensitive information without data leaving the protected setting.
While TREs are highly effective at keeping de-identified data safe, there is still no agreed way to check whether an AI model trained on free-text is safe to release. Unlike a table or graph, a model can memorise fragments of the data it was trained on, including identifiable information and rare phrases, which may later reappear in outputs or be revealed through clever questioning. This creates a new challenge for TREs, which must decide whether a model can safely leave the secure environment. Any model release must meet strict governance and disclosure-control requirements to ensure it poses no privacy risks.
Our project, TranSPECT (Transformer Privacy Evaluation and Checking Toolkit) builds on existing AI and semi-automated output checking frameworks. In partnership with DataLoch (Scotland South-East TRE), we will test methods on sensitive free-text data, shaping the next generation of safe-release processes and tools for text-focused transformers, expanding existing tools into areas not yet covered, and advancing the TREvolution programme and TRE capabilities.
Public and stakeholder involvement are embedded from the start. Guided by the Public Engagement in Data Research Initiative (PEDRI) Good Practice Standards, we will bring together operational delivery and stakeholder reference groups including public members, technical, TRE and governance experts. Together, they will define how risks in transformer models can be robustly and consistently assessed, test the clarity of risk ratings, and ensure that our approach is understandable and realistic.
We will study three types of text-focused transformer models that are commonly used in TREs:

Small language models, less computationally demanding but can memorise rare details.
Large language models, such as LLaMA-2-7B, generalise better but have more complex risks.
Parameter-efficient adapters, which fine-tune only small parts of a model and are simpler to review.

Although transformers are currently the standard for analysing unstructured text, newer lightweight architectures (e.g. MAMBA and RWKV) offer similar capabilities with lower computational costs and will be tested for privacy leakage, providing future-proof guidance for TRE governance.
By training models on existing de-identified data (clinical and administrative), we will measure how much information they may unintentionally retain or expose, and test ways to reduce this using differential privacy (adding noise during training), adapter-based fine-tuning, and unlearning methods to remove unwanted information without retraining the entire model.
The project will deliver practical tools (extending SACRO-ML) to assess text-focused model disclosure risks before release. All work will follow TREs’ governance conditions to ensure real-world relevance and align with the existing guidelines (e.g. RELEASE-AI lifecycle framework and SATRE), contributing new methods for the disclosure-control release phases. By combining technical innovation with continuous public and stakeholder engagement, the project will strengthen trust in AI. It will support safer model release, and safely advance opportunities of sensitive-data research. It aligns with the TREvolution programme, delivering standards-based solutions on the disclosure risks of AI models.